Improved vaccine production by engineering the agroinfiltration platform

This proposal aims to revolutionize vaccine production in plants. Vaccines can be quickly and efficiently produced in plants through agroinfiltration of Nicotiana benthamiana to produce virus-like particles (VLPs), a technique that has already been used industrially to produce a vaccine against Covid-19, called CoVLP. This platform, however, has three major limitations that restricts its usefulness leading to low yields. We offer solutions to each of these limitations.

First, we seek to prevent crosslinking in extracts, a major issue during VLP purification. We have preliminary evidence that polyphenol oxidases (PPOs) are responsible and we aim to confirm this, improve VLP purification for various viruses, and create PPO knockout plants for wider use.

Second, we aim to stop undesired, premature cleavage of the Spike protein of SARS-CoV-2. We plan to pinpoint where and how cleavage occurs and have identified 15 groups of proteases that might be responsible for cleavage. We will deplete these candidate proteases through gene silencing and genome editing to generate plants with reduced Spike protein cleavage.

Third, we intend to enhance Spike protein folding by exploring alternative chaperones, including lectin-based chaperones, protein prolyl isomerases (PPIs), and protein disulfide isomerases (PDIs). These will optimize Spike protein production, known for its folding complexity.

This project holds immense potential for low-income countries, offering cost-effective vaccine production not reliant on extensive industrial infrastructure. We commit to freely provide genetic materials and sharing research findings, benefiting small-scale vaccine programs in low-income countries and the broader plant research community. Ultimately, this proposal seeks to improve vaccine accessibility and production efficiency, potentially reshaping global healthcare.

Technical abstract
This proposal aims to significantly enhance vaccine production through transient expression in plants using agroinfiltration of Nicotiana benthamiana. This method is effective for producing virus-like particles (VLPs) used in vaccines, but faces low yields due to three key challenges that we aim to address in the following objectives:

The first objective is to prevent crosslinking in agroinfiltrated leaf extracts, which hinder VLP purification. Our preliminary data indicate that polyphenol oxidases (PPOs) are responsible. The objective is to confirm this, improve VLP purification across different envelope viruses, and create PPO knockout plants for broader adoption.

The second objective is to prevent undesired cleavage of the Spike protein of SARS-CoV-2. Our current data suggests that cleavage occurs in the secretory pathway by a membrane-localised protease before the Spike protein trimerises. We will determine the subcellular location of cleavage and identify and confirm the cleavage site. We will deplete 15 groups of candidate proteases by Virus-Induced Gene Silencing (VIGS) to identify conditions with reduced Spike protein cleavage. Selected proteases will either be permanently deleted using genome editing or their activity will be suppressed using inducible RNAi or protease inhibitors.

The third objective aims to improve protein folding by co-expressing three types of chaperones. While human calreticulin has shown promise, the goal is to test additional lectin-based chaperones and expand this approach by assessing protein prolyl isomerases (PPIs) and protein disulfide isomerases (PDIs). This will enhance the production of the Spike protein, known for its folding complexity due to many N-glycans, proline residues, and disulfide bonds.